Inventory Management Europe Ltd

Inventory Management Europe was set up to provide customers with high quality products and services at cost effective prices, along with high levels of technical expertise in our field.Our teams have a strong customer focus and will always ensure the parts and the customers are looked after professionally.We endeavour to show our commitment to customer relationships and value-add through our expertise and flexibility.With our flexible setup and teams as well as our scalable solutions, we believe we can provide an alternative for customers seeking value for money in a challenging economic environment.Quality is the main focus of our processes, in order to gain repeat business and ensure customers’ peace of mind.